New Architecture Detail Design

To launch a globally competitive engine product that will meet the demands of the future commercial narrow-body and wide-body civil aircraft it will be necessary to deliver a significant increase in efficiency compared to current state of the art engines. Preliminary design studies indicate that a novel advance core engine architecture will be required to achieve this. This R&T programme is specifically designed to accelerate the development and introduction of this new Advance large engine core architecture as well as other key technologies through the detail design of a new core engine architecture. The project objective will be to develop an all new core turbomachinery architecture. This project is building on UK whole engine design and integration capabilities.